Sci-Tech (POB) Diver Tracking

Sci-Tech is developing a diver tracking and alert system to improve diver safety. We are based in the European Space Agency Business Incubator Centre at Harwell, developing a product that made us the first triple winners of the European Satellite Navigation Competition. The TSB funding will help us overcome a barrier to becoming a high-growth business. The expert advice will enable us to produce an economical waterproof casing for the diver unit. These units must be fit for purpose, rugged, functional, look the part and be waterproof to 50m.